Orbital Architectures of Planet-Hosting Multiple-Star Systems

The project involves exploring the influence that stellar companions have on planetary systems by examining the orbits of multiple-star systems from the Kepler exoplanet survey. The orbital motion of wide systems can be analysed using ultra-precise astrometry measured by the Gaia spacecraft. Tighter binaries can be monitored by taking observations from the Keck Telescope using laser guide star adaptive optics. Analysis of data from a large sample of binaries should help to answer questions like whether certain orbital eccentricities or perhaps alignment between stellar and planetary planes provide more favourable environments for planet formation and survival.